Optimised round window prosthesis design simultaneously induces cochlea excitation and relieves pressure.

Aims
Finding an optimal design of a prosthesis which simultaneous stimulates the cochlear and relieves pressure through the round window.

Auditory rehabilitation is limited and the results of hearing prosthesis surgery vary depending on the patient and condition. The complications with conventional hearing aids, when treating conductive hearing loss, are sound quality, background noise and high amplitude acoustic feedback. The use of an electromagnetic or floating mass device is a 'non-acoustic' method of auditory rehabilitation and will help eliminate the issues with conventional hearing aids. Acoustic feedback will be reduced or eliminated as the transmission is magnetic, or electrical, and not acoustic energy, sound quality will be improved as there is lower signal degradation due to direct inner ear transmission and the implantable device bypasses the ear canal reducing risks of infection or blockage.
In this research, we will use a novel method of cochlea excitation which could provide the science to engineer a commercially used auditory prosthesis that offers an improved level of audition for mild or profoundly deaf individuals. We will design a new device which is optimised to be an effective pressure shunt but also generates a pressure wave sufficient enough to re-establish cochlea function with a sensitivity of that of conventional acoustic stimulation

Methods
Anaesthetized guinea pigs will be used to measure otoacoustic emissions generated by the inner ear during cochlea excitation via RW prosthesis displacement. Guinea pig heart rate will be measured using two electrodes placed on both sides of the thorax. Artificial respiration via tracheotomization will be in used ensuring sufficient respiration and core body temperature will be maintained at 38 degrees celsius using a heated blanket and head holder. The animal will be placed in a head holder and the middle ear cavity opened to expose the RW. Compound action potentials of the auditory nerve will be measured at the cochlea bony ridge in the proximity of the RW membrane using a Teflon-coated silver wire. Shapes and diameters of the displacing probe will be altered to increase or decrease RW occlusion. The probe will be driven using a magnetic field creating by alternating current through a surrounding two-turned copper wire, 0.15 mm in diameter, or electrically. A closed acoustic system will deliver acoustic stimulation to the tympanic membrane by using two Bruel and Kjaer 4134 half inch microphones for tones and a single Bruel and Kjaer 4133 half inch microphone for monitoring sound pressure at the tympanum. The closed system will be calibrated for frequencies between 1-50 kHz. The microphones are to be coupled to the ear canal via 1cm long, 4mm diameter tubes to a conical speculum with the 1mm diameter opening placed at the tympanum. Probef displacement will be measured using a displacement-sensitive laser diode interferometer. The laser beam will be focused centrally onto the exposed probe.